Innovation Voucher - LED total internal reflection

The company is developing an ultra-low energy, light-weight light-source and needs specialist facilities, software and know-how to evaluate LED light output from prototypes and from existing "control" products